Battery Thermal Management Fluids and Systems: Impact on Rapid Charging/Discharging Performance

This project will be address the challenge of fast charging and discharging of batteries for e-mobility. At present there can be significant heat generation that can both limit the life of the battery but also have safety consequencies. In this work we have a specially designed heat flow device that will be used with appropriate fluids to optimise the required surface heat exchange and facilitate the battery packs to function efficiently and safely.